Taking the structure of proteins into account: predicting if infections are resistant to B-lactam antibiotics using graph-based convolutional neural n

This project will use machine learning to predict whether novel protein mutations confer resistance to specific antibiotics. Antimicrobial Resistance is a great concern to modern medicine. The Fowler group has previously used simple machine learning and physical simulation to address this problem. We aim to use graph neural network techniques developed by the IBM team to create advanced deep learning models and then train, validate and test the models on the large datasets we possess.